Maternal Immune Activation: exploring the interaction of IL-6 and 22q11.2DS in an hiPSC model of neurodevelopment

Maternal immune activation (MIA) is an environmental risk factor associated with increased risk for psychiatric and neurological disorders in the affected offspring. Currently however, MIA in human foetal brain tissue is understudied. Construction of a human induced pluripotent stem cell (iPSC)-derived MIA model would not only improve on the current inherently wasteful mouse models of MIA, but also utilise the early development characteristic of iPSC-derived cells to more closely model human neurodevelopmental diseases.

Firstly, we aim to optimise an MIA model in iPSC-derived microglia-like cells (MGL) and neurons. This would involve stimulating the differentiated cells with IL-6, which is associated with MIA: blocking IL-6 in a pregnant mouse prevents ASD and SZ pathological behaviour in offspring and single IL-6 stimulation of iPSC-derived neurons induces abnormal neural differentiation mirroring that seen in ASD and SZ tissues. Both IL-6 dosage and duration of exposure on derived cells requires optimisation to apprehend a physiologically relevant stimulus. Initially, separate MGL and neural progenitor cells (NPCs) would be used, followed by co-culture to assess the potential pathophysiological contribution of the immune system to neuron development. STAT3 phosphorylation plus downstream target gene expression and cytokine release would quantify optimal model conditions.

Secondly, we aim to validate the optimised MIA model. Transcriptional differences between optimised model and existing MIA data from mouse foetal and adult brains would highlight the translation validity of mouse models to humans when studying MIA. Finally, using cells derived from ASD and SZ high risk human cell lines with a 22q.11 deletion would uncover potentially exacerbated cellular and molecular phenotypes of these neurodevelopmental diseases when compared to healthy lines.